BERS - Battery Electric Road Sweeper Project

Leyland Trucks and Bucher Municipal are working together to design, develop and build a fully integrated zero emission **Battery Electric Road Sweeper** based on a modified 16 tonne DAF XB electric truck chassis. This will be Bucher's first production representative version of its next generation of electric road sweepers based on an OEM chassis. This will allow the complete vehicle to be homologated through the EU whole vehicle type approval process, thus allowing easier access to EU export markets. The two partners will focus on optimised energy usage and vehicle packaging for this type of vehicle operations.